The University of Essex and Cooper Parry Advisory Limited KTP 24_25 R5

To create an end-to-end automation of the corporation tax tagging process and in depth financial analysis of client tax returns ready for submission to HMRC, utilising robotic process automation, large language models and cutting edge artificial intelligence and automation techniques .